New biophysical approaches to expanding human blood stem cells

It is well-known that HSCs are regulated in both cell-intrinsic and cell-extrinsic factors. However, very few in vitro HSC expansion conditions account for the physical forces that may
be imposed by the latter. During development, blood cells are subjected to various forces such as the frictional force generated by blood flow, or compressive stresses generated
from their neighbouring cells. In the adult, HSCs reside in a specialised cellular environment, anchored by physical attachment to other cell types and molecules. Despite this, we
still lack effective tools capable of mechanically stimulating or manipulating live HSCs because the cells are non-adherent and difficult to apply physical forces to.
To address this, we have pioneered the use of tuneable and functionalisable hydrogel technology that can present molecules to HSCs and control the stiffness of the substrate
they are cultured on. This PhD project will leverage this approach to undertstand the role of biomechanics in directing HSC fate. Building on our extensive molecular datasets of
primary HSCs, we will aim to generate new knowledge on the pathways activated by physical forces to improve HSC viability and generation in culture.